Robust, Efficient, Dynamic Theory of Mind

The ability to socially function effectively is a critical human skill and providing such skills to artificial agents is a core challenge faced by these technologies. The aim of this work is to improve the social skills of artificial agents, making them more robust, by giving them a skill that is fundamental to effective human social interaction, the ability to possess and use beliefs about the mental processes and states of others, commonly called Theory of Mind (ToM) (Whiten, 1991). Theory of Mind skills are predictive of social cooperation and collective intelligence, as well as key to cognitive empathy, emotional intelligence, and the use of shared mental models in teamwork [many references ablated]. Although people typically develop ToM at an early age, research has shown that even adults with a fully formed capability for ToM are limited in their capacity to employ it (Keysar, Lin, & Barr, 2003; Lin, Keysar, & Epley, 2010).
From a computational perspective, there are sound explanations as to why this may be the case. As critical as they are, forming, maintaining and using models of others in decision making can be computationally intractable. Pynadath & Marsella (2007) presented an approach, called minimal mental models, that sought to reduce these costs by exploiting criteria such as prediction accuracy and utility costs associated with prediction errors as a way to limit model complexity. There is a clear relation of that work to the work in psychology on ad hoc categories formed in order to achieve goals (Barsalou, 1983), as well as ideas on motivated inference (Kunda, 1990).
Approach: This effort seeks to develop more robust artificial agents with ToM using an approach that collects data on human ToM performance, analyzes the data and then constructs a computational model based on the analyses. The resulting model will provide artificial agents with a robust, efficient capacity to reason about others.
a) Study the nature of mental model formation and adaptation in people during social interaction- specifically how do one's own goals, as well as the other's goals influence and make tractable the model formation and use process.
b) Develop a tractable computational model of this process that takes into the account the artificial agent's and the human's goals, as well as models of each other, in an interaction. Tractable of course is fundamental in face-to-face social interactions where agents must respond rapidly.
c) Evaluate the model in artificial agent - human interactions.
We see this work as fundamental to taking embodied social agents beyond their limited, inflexible approaches to interacting socially with us to a significantly more robust capacity. Key to that will be making theory of mind reasoning in artificial agents more tractable via taking into account both the agent's goals and the human's goals in the interaction.